Russian Industrial Development 1861-2011: A Case Study of the Oil Industry

My PhD, which evaluated the performance of the oil industry in Russia since its emergence in the 1860s up to the present-day, provided a rigorous re-interpretation of the challenges experienced by Russian industry generally and the oil sector in particular during the nineteenth and twentieth centuries. The research contradicted several influential past academic findings about Russian industry, and presented strong evidence for alternative explanations. As many of the problems facing Russia's industry in the past continue to constrain entrepreneurship, industrial development and economic growth in Russia today, the research will prove important for promoting economic development and diversification in contemporary Russia.
My PhD used a theoretical framework derived from organizational and institutional economics and a research methodology consisting of both qualitative and quantitative techniques. Prioritized themes included the role of the state, business-state relations, foreign participation, technology, and enterprise performance/efficiency.
In adopting a (1861-2008) longitudinal research base the main contributions of the thesis stemmed from the following findings of contemporary importance. First, the changing role of the state, which at different times supported and hindered development of the oil industry. For example a relaxation of state control of the industry during the 1870s led to a first phase of rapid output expansion, with businessmen grasping the opportunity to acquire and develop licences relatively unencumbered by regulation, bureaucracy or taxation. Second, the contribution made by foreign participation, which varied according to political regime. For instance, it was most important in the late-tsarist period - when it played a significant role in the modernization of the oil industry - and least important in the Soviet period when private - let alone foreign - ownership of oil assets was outlawed. Third, Russian oil enterprises lagged behind their international peers during the Soviet period in terms of productivity and efficiency of resource-use. This phenomenon has carried through to the post-Soviet period; in 2008 despite 15 years passing since the collapse of the Soviet Union, international oil companies (IOCs) had a significant lead over their Russian peers in terms of profitability per barrel of output and labour productivity. Fourth, problems of management control in the industry, with managers of oil enterprises pursuing their own interests rather than those of principals (whether the principals were planners in the Soviet period or outside shareholders in late-tsarist and post-Soviet periods) identified as an 'agency' problem. Fifth, the changing level of Russian oil technology in comparison with the West, and its consequences for industry development. Thus, in the Soviet period, important indigenous innovation and technological advances, notably in drilling and reservoir management, co-existed with areas of considerable technological backwardness, notably in the refining segment of the industry.
In sum, the research contributes both theoretically and empirically to an important literature examining the evolution of Russian industry. In particular, it challenges a prevailing line in that literature concerning the dominant role of the state and puts forward important alternative explanations for the observed developments. These alternative explanations identify important factors which shape our understanding of how and why the Russian oil industry takes its current form and, in so doing, can help inform policy makers pursuing the diversification and modernisation of Russia's industrial base. Methodologically, the research is important, since it is one of very few to adopt such a rigorous longitudinal research framework. The historical and contemporary relevance offers a springboard for further research in this area - particularly, in understanding the actual role of oil in the Russian economy.